GigBug

GigBug is a live music guide that helps users be a part of a social environment around music events by building a community around artists and events. We now want to allow the users to interact with the show and the artists using their mobile phones which will be extended to a smart wearables.